A predictive model of auditory sequences in the hippocampus

The hippocampus plays a central role in spatial navigation, forming a cognitive map that encodes a learned representation of our environment. However, recent work suggests that the hippocampus may serve a more general purpose for the brain, creating a predictive, generative model of the world that simulates likely future states based on present and past inputs. During spatial navigation, the hippocampus could use such a mechanism, for example, to determine an optimal path to a new goal or reconstruct a previously taken trajectory. Given that the hippocampus sits at the apex of the brain's sensory processing hierarchy, a similar predictive model capable of mentally constructing possible future states is likely utilized outside of spatial navigation and in the sensory domain, across a wide range of functions including planning, expectation, and even imagination.

This research proposal will examine the role of the hippocampus as a predictive generative model of learned auditory stimuli. Performing Neuropixel 2.0 recordings from neuronal ensembles from intermediate/ventral hippocampus of head-fixed mice, we will examine three types of generative responses associated with an auditory stimulus (familiar sequence of repeated tones) - theta sequences, replay, and omission responses. We will next test whether replay and omission responses require theta sequences during learning, and optogenetically interrogate hippocampal-auditory cortical interactions underlying omission responses. Investigating the hippocampal mechanisms responsible for the prediction of sensory stimuli are key to understanding the mechanisms underlying memory, learning, planning and imagination, all with additional potential to advancing the design of next-generation AI models.